Shoe Signature Monitoring for Advanced Running Technique (ShoeSMART)(Feasibility Proposal)

For all running sports (and many others) the means of propulsion forwards comes from the foot-surface interaction. Many advances have been made over the years in the development of more technically sophisticated equipment (for example the athletic shoes and the surfaces) and more technically sophisticated athletes from better power delivery and endurance through improved athletic physique and motion technique. Research has played a large part in these 'human factor' and 'equipment' developments. The development of the highest quality, consistent and effective motion technique will maximise an individual's performance. Their conditioning through training and competition is the key building block to achieving their peak levels of performance at the appropriate time (e.g. for an Olympics). In addition, their careful recovery from any injury, often caused by over-training or accidents, is a further vital factor in realising their potential. The coaches and other support team (e.g. physiotherapists) are required to provide very focussed advice and assistance in both the technical development and injury protection/recovery of the athletes. The athlete's support team will utilise whatever tools are at their disposal to help 'measure' the athlete's abilities and develop them further. However, to date the assessment of the athletic motion technique and propulsion mechanics has been limited to a combination of indirect techniques (visual, high-speed video and so on) and direct measurement of foot-surface contact forces but in a controlled laboratory environment. The next logical step in research and development is to provide high quality information of the foot-surface interaction during the athlete's training by the development of a fully instrumented shoe (or insole). Such an advanced tool would reap enormous benefits to individuals to both enhance their performance and provide unique feedback on their (more controlled) rehabilitation from injury. This feasibility study aims to address the following question. How can we provide appropriate (mechanical) feedback to athletes and their coaches of their foot to surface running characteristics to aid performance?The study aims to address this question by determining firstly the detailed user requirements and then the feasibility of utilising current technology to achieve these. The study will produce an advanced running 'model' for measurement and enhancement of performance, evaluate current technology, and detail the requirements for the necessary further research and development to achieve the goal of a fully instrumented shoe. A feasibility study is required as this problem comprises many complexities of measurement and interpretation, is innovative in its application for elite level athletic performance, and is necessarily multidisciplinary. It is anticipated that through the feasibility study an achievable research framework will be formed to design and produce suitably instrumented footwear. Note: This project is a joint proposal between the Universities of Loughborough (Dr P Fleming, EP/F006047/1, Exeter (Dr S Dixon, EP/F006349/1) and Sheffield (Dr M Carre, EP/F006101/1).